Surface Supported Frustrated Lewis Pairs (FLPs) for Small Molecule Activation and Catalysis

Catalysts are substances which speed up reactions by lowering the amount of energy required for them to occur. Whilst we don't necessarily think about them often in everyday life, they are all around us; from catalytic converters in car exhaust pipes reducing toxic emissions, to enzymes facilitating life essential metabolic processes in our bodies. A catalytic converter is an example of a heterogeneous catalyst i.e. one where the products are in a different physical state to the catalyst, whilst enzymes are considered homogeneous catalysts - the products and the catalyst are in the same state (usually both liquids). Many of the industrial systems we rely upon in the modern world employ a group of elements known as the transition metals as homogeneous catalysts. In much the same way as it would be difficult to separate the milk from your tea once mixed, removing homogeneous catalysts from the product mixture is a considerable challenge. This is further complicated by the fact that even a small amount of residual metal is a highly undesirable contaminant in applications, especially medicine.
In the past 14 years, a family of compounds known as FLPs (Frustrated Lewis Pairs) have been developed as transition metal free alternatives to traditional catalysts. FLPs initially caught attention due to their ability to reversibly split the strong bond between hydrogen atoms (referred to as activating hydrogen). Breaking this bond is a prerequisite for catalysis using hydrogen so investigation of these activation processes is vital for catalyst design. To put hydrogen activation in different terms, imagine that in your body's resting state the palms of your hands are superglued together. Only if the glue seal is washed away with some substance are you able to pick up many different objects rather than be constrained to the other palm. Now, imagine that after picking up objects and modifying them to your desires, you are able to recreate and break the seal at will over and over again using the washing substance. This is essentially the process of hydrogen activation where your hands are the hydrogen atoms and the wash an FLP. Think about how many different vital tasks you are able to complete with your hands - suddenly an analogous chemical process seems important.
Whilst the main body of work on hydrogen splitting has focussed on homogenous systems, attempts to create heterogeneous FLPs are becoming more common as this would solve both issues with obtaining pure product: separation from catalyst and presence of metal impurities. In this project, we will first focus on broadening our understanding of an FLP which has potential catalytic capability. We will then aim to attach it to a surface support called an LDH (Layered Double Hydroxide) to make the system heterogeneous. LDHs have been chosen as the surface as they have been well studied and are easily made. This project falls within the EPSRC 'manufacturing the future' research area.

Potential impact
The primary impact of the OxICFM CDT will be the highly-trained world-class scientists that it delivers. This impact will encompass both the short term (during their doctoral studies), the medium term (subsequent employment) and ultimately the longer timescale defined by their future careers and consequent impact on science, engineering and policy in the UK.

The impact of OxICFM students during their doctoral studies will be measured by the culture change in graduate training that the Centre brings about - in working at the interface between inorganic synthesis and manufacturing, and fostering cross-sector industry/academia working practices. By embedding not only from larger companies, but also SMEs, we have developed a training regime that has broader relevance across the sector, and the potential for building bridges by fostering new collaborations spanning enormous diversity in scientific focus and scale. Moreover, at a broader level, OxICFM offers to play a unique role as a major focus (and advocate) for manufacturing engagement with academic inorganic synthetic science in the UK.

From a scientific perspective, OxICFM will be uniquely able to offer a broad training programme incorporating innovative and challenging collaborative projects spanning all aspects of fundamental and applied inorganic synthesis, both molecular and materials based (40+ faculty). These will address key challenges in areas such as energy provision/storage, catalysis, and resource provision/renewal necessary to enhance the capability and durability of UK plc in the medium term. To give some idea of perspective, the output from previous CDTs in Oxford's MPLS Division include two start-up companies and in excess of 30 patents.

It is not only in the industrial and scientific realms that students will have impact during their timeframe of their doctorate. Part of the training programme will be in public engagement: team-based challenges in resource development/training and outreach exercises/implementation will form part of the annual summer school. These in turn will constitute a key part of the impact derived from the CDT by its engagement with the public - both face-to-face and through electronic/web-based media. As the centre matures, our aspiration is that our students - from diverse backgrounds - will act as ambassadors for the programme and promote even higher levels of inclusion from all parts of society.

For our partners, and businesses both large and small in the manufacturing sector, it will be our students who are considered the ultimate output of the OxICFM CDT. Our programme has been shaped by the need of such companies (frequently expressed in preliminary discussions) to recruit doctoral graduates who can apply themselves to a broad spectrum of multi-disciplinary challenges in manufacturing-related synthesis. OxICFM's cohort-based training programme integrates significant industry-led training components and has been designed to deliver a much broader skill set than standard PhD schemes. The current lack of CDT training at the interface of inorganic chemistry and manufacturing (and the relevance of inorganic molecules/materials to numerous industrial sectors) heightens the need for - and the potential impact of - the OxICFM CDT. Our students will represent a tangible and valuable asset to meet the long-term skills demand for scientists to develop new materials and nanotechnology identified in the UK Government's 2013 Foresight report.

In the longer term, the broad and relevant training delivered by OxICFM, and the uniquely wide perspective of the manufacturing sector it will deliver, will allow our graduates to obtain (and thrive in) positions of significant responsibility in industry and in research facilities/institutes. Ultimately we believe that many will go on to be future research leaders, driving innovation and changing research culture, and thereby making a lasting contribution to the UK economy.